Foundry2030Al

Aluminium casting can deliver sustainable, complex, near-net-shape components, but insufficient process information leads to high variance, requiring the application of casting factors and preventing their use in critical structural components. AMRC and BCAST will increase the quality, repeatability and predictability of aerospace castings by implementing digital technologies to improve rate capability. Combining optimised topology design for three counter-gravity processes delivers design flexibility. The option to use secondary aluminium increases sustainability. Foundry2030Al components offer 40% weight savings on current components, achieve ~95% buy-to-fly ratios, and have similar property variance to wrought metal. Competitors include 3D-printed polymers, titanium and composite components.